EPSRC Core Equipment Award 2022

The requested equipment will complement existing infrastructure in our Laboratories for Robotics and AI, Sustainability and Photonics Technologies. These Laboratories have been identified as core to the aforementioned strategy and support highly inter-disciplinary research underpinning the work of diverse Research Groups across four Research Institutes (RIs) within the School of Engineering and Physical Sciences (EPS), namely Institutes of; Mechanical Process and Energy Engineering (IMPEE); Photonics and Quantum Sciences (IPAQS); Sensors Signals and Systems (ISSS.